thoughtfood

ThoughtFood is a tech platform which allows users to create content utilising OCR technology. The platform is orientated towards bridging the gap between hard copy literature, digital channels and social media.